Augmentation of PDE4D7 activity as a novel treatment strategy for men that have been stratified with high risk prostate cancer

Augmentation of PDE4D7 activity as a novel treatment strategy for men that have been stratified with high risk prostate cancer